The Politics of Judicial Independence in Britain's Changing Constitution

Introduction\nThe courts have a lot more power than they used to, which has heightened tension between politicians and the judges. That in turn has triggered a growing debate about judicial independence, and judicial accountability.\n\nThe judges are institutionally more independent, with a separate Supreme Court, and the Lord Chief Justice as head of the judiciary in place of the Lord Chancellor. But they still feel uneasy. At their insistence, the Constitutional Reform Act 2005 places a statutory duty on Ministers to uphold judicial independence. \n\nThe Act does not define judicial independence. If it is to be upheld, it must be clearly understood by all the actors who are required to protect it. So two questions addressed by this project are:\n- What is the meaning of judicial independence, and its proper limits?\n- How is it best protected, and by whom?\n\nThe new arrangements also raise questions about accountability. The Lord Chancellor was politically accountable for the whole judicial system. Who is now accountable, and to whom?\n\nResearch questions\n- How do different political and legal actors understand judicial independence and judicial accountability?\n\n- What are the day to day contexts in which judicial independence and accountability arise as issues?\n\n- Who are the guardians of judicial independence, and accountability? How much coordination is there between them?\n\n- What do the new arrangements tell us about the changing relationship between the judges, government and Parliament?\n\n\nAcademic importance\nThere is little writing about judicial independence in the UK, and no accepted body of theory. We intend to develop a body of theory which explains the rationale for judicial independence and accountability in the UK, their proper limits, and practical requirements.\n\nMost books on judicial independence are comparative, edited collections. Ours will be an in depth study of how judicial independence and accountability operate within a specific system. It will examine not just high profile clashes, but the day to day decisions on the budget and management of the court service, judicial pay and pensions, complaints and discipline, appraisal and training. In the process it will identify all the 'hidden guardians' within the executive, parliament and the judiciary whose everyday decisions define how judicial independence and acccountability are interpreted in the UK.\n\nPolitical importance\nThe project is very timely. A decade of constitutional reform has transformed the constitutional landscape, with much greater separation of powers. The Lord Chief Justice has 80 staff to support him in his new role. Parliament has invited the judges to explain how the new system works. \n\nAll the actors - politicians, judges, parliamentarians and officials - are questioning different aspects of the new system, and developing a new set of rules. It is the perfect moment to capture the formal and informal conventions which are being developed; to explore emerging differences of view and the reasons behind them; and to suggest how some of those differences might be resolved. \n\nOutputs\nThe main outputs will be \n- a book\n- an interim and final report for policy makers\n- three academic articles\n- articles in practitioner journals.\n\nImpact\nThere will be a series of high level practitioner seminars running throughout the project; public lectures; a website and blog; interviews for radio and TV; articles for the press, and for legal and political magazines. \n\nProject team and timetable\nThe research team have long experience of working with government, Parliament and the judiciary. Prof Robert Hazell (Constitution Unit, UCL) will lead the project, working with Prof Kate Malleson (Queen Mary) and Dr Graham Gee (Birmingham). It will be a three year project, running from Sept 2010 to August 2013.

Potential impact
1 Who will benefit from the research? \nBeneficiaries from outside academe include all three branches of government, the legal profession, the media, NGOs and the general public.\n\nThe judiciary\nJudges and their officials and advisers. Supreme Court Justices, Court of Appeal judges, High Court judges and Circuit judges. \nLord Chief Justice as head of the Judiciary, the Council of Judges as its main representative body, the Judicial Studies Board as the main training body. Chief Executive of the Judicial Offices.\n\nParliament\nSelect Committees: Commons Justice Committee, Home Affairs Committee, Lords Constitution Committee, Joint Committee on Human Rights. \nOfficials: Michael Pownall (Clerk of the Parliaments, House of Lords), Robert Rogers (Director General, Chamber and Committee Services, House of Commons).\nFrontbench spokesmen: Dominic Grieve MP (Conservative shadow Justice Secretary), David Howarth MP (Lib Dem ditto).\nIndividual MPs and peers: Lord Lester QC, Helena Kennedy QC, Lord Goodhart QC, Andrew Dismore MP \n\nGovernment\nPoliticians and senior officials in Ministry of Justice, Law Officers' Department, Parliamentary Counsel, Treasury Solicitor, Cabinet Office, Home Office, Treasury.\n \nPublic sector bodies\nJudicial Appointments Commission. HM Courts Service. \n\nDevolved governments\nScotland Judiciary: Lord President, judges of Court of Session, High Court of Justiciary. Scottish Courts Service. Judicial Appointments Board for Scotland.\nJustice Committee in Scottish Parliament. \nJustice Minister. Lord Advocate. Constitution, Law and Courts Directorate of Scottish government. \nNorthern Ireland Lord Chief Justice of Northern Ireland. NI Courts Service. NI Judicial Appointments Commission. \nNI Assembly Executive and Review Committee. Northern Ireland Office. \n\n\nLegal profession\nBar Council. Law Society. \n\nSpecialist NGOs\nJUSTICE. Hansard Society. Liberty. \n\nLegal and political correspondents in broadsheet press, BBC and ITN.\n\nRadio and TV\nBBC Radio 4 Law in Action, Unreliable Evidence, Week in Westminster.\nBBC TV News, C4 News, ITV News. \n\nInternational beneficiaries\nCouncil of Europe. Venice Commission for Democracy through Law (Council of Europe's advisory body on constitutional matters). Consultative Council of European Judges. \nCommonwealth Magistrates' and Judges' Association. World Bank (Judicial Reform for Improving Governance initiative).\nCanadian National Judicial Institute, Association of Provincial Court Judges, Institute of Parliamentary and Political Law.\n\nCivil society and general public\nFinally, the research will engage anyone involved with the courts, or interested in the changing relationship between judiciary, parliament and government. They will be engaged via the media, using the Constitution Unit's well established contacts with the written press, broadcasters and the serious blogosphere.\n\n2 how will they benefit? \nAll these organisations will benefit from a better understanding of:\n- The different interpretations of judicial independence and accountability\n- The different rationales for judicial independence and accountability\n- Their respective roles in upholding judicial independence and accountability\n- The requirements in practice to ensure these values are upheld.\n\n3 what will be done to ensure that they benefit?\nThroughout the project there will be a wide range of \n- Public lectures and practitioner seminars\n- Private briefings\n- Constitution Unit reports and press releases\n- Presentations to key target audiences\n- Articles in specialist magazines\n- Articles in the general press\n- TV and radio interviews. \nThese are detailed in the Impact Plan.